Far-UK Crash Structures for Low Weight Vehicles Including L7

There is a developing and growing vehicle segment based around small light vehicles.
Examples of this include the Renault Twizy and the Toyota iRoad plus numerous vehicles
such as the autonomous vehicle trials in, for example, Milton Keynes. Although these vehicles
are seen as the future there have been a number of instances where the crash performance of
these vehicles has been questioned by, for instance, private crash test organisations such as
ENCAP. This project looks to build on existing technical knowledge to produce a crash
structure for these low weight vehicles. Although a growing market, current market sizes are
relatively small in automotive terms and this brings further cost challenges that will also be
addressed.